A low energy, low heat resin for the powder coating of woods, plastics, conductive & non-conductive metals.

Coating resins are a key ingredient in surface coatings such as powder coatings that enhance and protect almost all man-made consumer items and capital goods. Current powder coating resins all require extreme heat to cure to the object being coated – 400°C in hot flocking and 180°C electrostatically. As such the range of materials that can be powder coated is limited and the excess heat generated is both costly and inefficient. Furthermore, both processes involve chemicals deemed harmful to human health and are subject to increasing UK and EU REACH legislation. Utilising recently developments in our liquid coatings, we intend to develop an innovative, low energy, lower heat, crosslinking technology for powder coating wood, plastic and metals. Not only will this allow the coating of new materials, opening up new markets, but it also offers significant advantages over current resins both in performance - appearance, durability, chemical and mechanical resistance, compatibility with temperature sensitive substrates- and SHE-characteristics, avoiding highly toxic cross linkers, reducing the energy required and enabling for low cure temperature applications. Now is the time legislatively, environmentally and commercially, to develop a low energy, environmentally friendly resin and coating process that can be used on woods, plastics and all metals substrates at <120 °C temperatures.